Exploring the Concept of 'the Market': Combining History of Ideas and Historiographical Approaches

Public discourse surrounding the market typically forwards the image of market mechanisms as some sort of disciplinary force. Such mechanisms are thus given a will of their own and are widely believed to have the capacity to act upon that will to enforce outcomes which otherwise would not have arisen. The populist phrase 'you can't buck the market' is the perfect illustration of this way of thinking, and it feeds perceptions of powerlessness insofar as people are deemed to have lost control of their own destiny in the face of abstract but controlling market logic. Yet behind these pronouncements of the omniscience of market mechanisms there lie any number of analytical assumptions which tend not to be reflected upon at all. We are told that the market is able to assert particular behavioural priorities onto us, but typically we are not told why. The power of the image of a disciplinary force is usually enough on its own to render believable the message contained within the image about the dangers of rebelling.

The most significant of the covert assumptions underpinning such social and political passivity is that markets are able automatically to coordinate individual economic activity in pursuit of the best possible outcome. In technical language this is the presumption that they 'clear' perfectly if left alone to perform their task of matching supply faultlessly with demand. This is how the populist conception accounts for the fact of market coordination, through which myriad instances of everyday economic decision-making cohere into a functioning economic system. Unfortunately, real-world markets have a tendency to depart from the accompanying image of allocative efficiency, as was demonstrated only too vividly by the colossal allocation failures which occurred in and around the global financial crisis. Such real-world difficulties are almost certainly related to the fact that at no point in their subject field's history have economists offered an unequivocally economic solution to the issue of market coordination: solutions couched in logical and mathematical terms, yes; solutions couched in genuine economic terms, no. The so-called market coordination problem is described specifically as a 'problem' for good reason, then.

My project seeks to reveal some of the ways in which the ongoing inability to resolve the market coordination problem has been rendered increasingly unimportant for academic economists. Professional developments have occurred within both the methodology and pedagogy of economics which have allowed that problem to be almost entirely sidestepped. Methodologically, it is possible to identify a number of turning points from the 1820s to the 1930s which increasingly moved economics to become a 'science of choice', thus eliminating interest in the effects of the broader market environment in which individuals are called upon to choose. 'The market', as a substantive phenomenon of concrete everyday relationships of buying and selling, has consequently all but disappeared from economics research, albeit leaving economists susceptible to the accusation of being out-of-touch in moments of acute market distress. Pedagogically, from the 1870s onwards, students have learned to understand the fundamental economic essence of individual choice through exposure to examples drawn from a hypothetical Robinson Crusoe economy. No coordination is necessary in a one-person desert island setting, which turns the question of how markets work into a mathematically-tractable exercise in logic. Neither are moments of market breakdown ever allowed to occur, because the underlying logic drawn from the surrounding equations is always able to assert itself. This makes it relatively easy to understand why many commentators have asked for a new type of economics to be developed in the wake of the global financial crisis, one which breaks fundamentally with the mathematical framework in which the Robinson character is forced to live.

Potential impact
The project deals with subject matter which is at least one stage removed from the direct concern of policy-makers in search of templates for policy adaptation. My impact strategy recognises the primarily conceptual nature of my proposed research and, as a consequence, it will target engagement within the broader climate of opinion. Using Peter Hall's (1993) terminology, social science research can help to direct 'third order' policy change by allowing the wider population to challenge the language in which policy goals are conceptualised in the first place, and it is at this everyday level of thinking about the economy that I will focus my impact activities. I have identified a number of potential project stakeholders, each of whom, I suggest, will benefit from research which is capable of revealing the generically ad hoc nature of the conception of 'the market' that today dominates the way in which economic policy issues tend to be framed.

This has become a matter of increasing public prominence in the wake of the global financial crisis, as ensuing austerity measures have forced people to come to terms with more limited life chances due to market failure. Many families from disadvantaged backgrounds now routinely struggle to make ends meet because of an increasingly stretched household budget, and many young people are faced with circumstances which make it look as though their generation has been sacrificed economically. I see my role as a potential ESRC champion to connect with these people in an attempt to empower them politically with new ways of thinking about the modern economy's major institution. I will thus combine outreach and impact as a fundamental part of my project activities.

There is now widespread recognition within public debate in the UK - supported by RCUK - of the need to promote new modes of knowledge transfer to groups who might otherwise lack access to higher education. I recently accepted a position on the Advisory Board of the Political and Economic Literacy Project, a community education initiative which is about to be trialled across workplaces, community centres and youth clubs in Oxford. If the pilot is successful the scheme will then go nationwide from the same time as my proposed Fellowship will start. I have already helped with the composition of the syllabus and will lecture during the trial period on the political implications which follow from my research on competing conceptions of 'the market', before taking an even more active supporting role during my Fellowship. These activities will augment 'Schools Days' that I will run at Warwick on the back of the highly successful widening participation initiatives already in place in my department. We regularly visit schools outside of normal university catchment areas to interact with those in the 15-18 age group and have recently organised day-long events for them.

My outreach work will be linked to complementary activities designed to influence ongoing discussions amongst policy advocates about the character of markets and their aptitude for failure. The global financial crisis has focused attention on university economics teaching, particularly on the issue which unites the two elements of my project: how academic economics socialises new entrants to the field into assumptions about 'the market' which do not tackle the market coordination problem. I will interact both with ongoing economics curriculum review groups and those people who run websites, blogs, etc. which have taken a keen interest in those groups' findings. Such interest has snowballed, with film directors, cartoonists and novellists joining the fray amongst others, each having the capacity to create pieces of artwork about the current state of economics knowledge which resonate culturally and politically. More traditional users of social science research, such as learned societies and campaign groups, are part of the debate too, so it is important also to engage them.